The University of Leeds and Lansinoh Laboratories UK Limited KTP 21_22 R2

To develop and commercialise a validated, new, first-in-sector Nipple Care Pathway addressing latch related nipple conditions using applied clinical and data analytics approaches. The products and guidance will significantly improve the UK's breastfeeding outcomes and maternal health and welfare.